Autonomous Monitoring for Microstructural Damage

The AutoMon project solution offers an AI-enabled continuous, automated ultrasonic inspection and monitoring system that can identify the defects in critical components within plants including pipes, joints, welds, and complex shaped geometries. The developed solution will enable refineries, petrochemical, power, and nuclear plant owners/operators to improve plant reliability and reduce the downtime due to components failures. It will result in the safe operation of aging plants in the EU, Canada and worldwide. The proposed advanced AI solution by autonomously identifying and reporting defects to the plant operators will reduce the dependence of monitoring data interpretation by skilled NDT expert considering the shortage of labour in NDT industry, this adds significant benefits of the proposed solution. Such a tool will also reduce the time for decision making of maintenance and repair operations thus, improving the overall performance and operational efficiency of plants.